Cyber security - Always Connected

Providing sophisticated security of information and data transfer to support the use of self-management solutions for those with long-term health conditions in their own homes.